Algebraic Methods in Harmonic Analysis

The Fourier transform is a fundamental tool across mathematics, the physical sciences and engineering. Despite its enormous importance over the past 200 years, basic questions remain about the behaviour of the Fourier transform when applied to different classes of functions, and when the integral (or sum) used to define the Fourier transform will converge. Harmonic analysis is a branch of mathematics which grapples with these problems.
Harmonic analysis is undergoing nothing short of a revolution, fuelled in part by the discovery that many core questions have nascent algebraic structure. This has led to the development of novel algebraic methods which have transformed the field and have brought about resolutions of many longstanding conjectures. Nevertheless, many of the most important problems in harmonic analysis are far from fully understood. The broad goal of this proposal is to harness the power of newly available tools to make progress on central problems in harmonic analysis and to develop new connections between these methods and other areas of mathematics.

There are two intertwined themes:

1. Contrasting perspectives on the Kakeya Conjecture.

The Kakeya Conjecture is a geometric problem concerning shapes which contain many (straight) line segments. The geometry of these shapes underpins many questions in harmonic analysis (as well as other areas of mathematics such as PDE, GMT and number theory) but is very poorly understood. This poses a major theoretical bottleneck.

The project investigates two complementary approaches to the Kakeya Conjecture: the polynomial partitioning and sum-difference approach. The former relies on real algebraic geometry, whilst the latter relies on elementary arithmetic counting arguments. Both have produced deep partial results on the Kakeya Conjecture of comparable strength, despite addressing very different aspects of the problem. The main objective is to pioneer a hybrid method, which incorporates ideas from both approaches.
2. Multilinear Fourier restriction with curvature.

The Fourier Restriction Conjecture is an important question about the behaviour of the Fourier transform. It acts as a bridge from the purely geometric Kakeya Conjecture to an array of problems in harmonic analysis and PDE with oscillatory features.

The project will investigate the multilinear theory of Fourier restriction, seeking to exploit underlying geometric features of the problem such as curvature and convexity. Previous works have only exploited curvature in extremely limited settings. The main objective is to obtain a robust multilinear Fourier restriction theory with curvature.

The project objectives constitute major milestones in harmonic analysis and have wide ramifications for theoretical research in the area. Since the Kakeya and Restriction Conjectures are intimately connected to a whole web of problems, spanning a broad range of mathematical disciplines, the project has the potential for tremendous impact in theoretic mathematics, with direct and indirect benefits to researchers in harmonic analysis, GMT, PDE and beyond. By targeting the fundamental Kakeya Conjecture along with the intertwined theme of multilinear restriction, which provides a gateway to applications, the team will maximise project outcomes.

Key words: Kakeya Conjecture, Restriction Conjecture, Harmonic analysis, Fourier transform, polynomial partitioning.